Total Sales Solutions Cyber Security

As a company and growing we are concerned that our current information security controls and process's may not be robust enough to protect our business and our clients from cyber attacks.With this in mind, we know that we need specialist help and believe that the Cyber Security Innovation voucher will help us get the external expertise that we really need. If our application was successful this would change how our business operates in the future.